Asymptotics and dynamics of forward implied volatility

Asymptotic methods represent a set of tools (from probability, PDE theory, geometry) allowing to study systems when some parameters become small or large. It is particularly useful when, say, an equation does not have an explicit solution, but the latter can be written as a series expansion when some parameter is small. This therefore yields approximate yet accurate understanding of the behaviour of the solution (up to some small error). In mathematical finance, many stochastic) models have been proposed and used in the past four decades in order to reflect the dynamics of asset prices and financial markets. Based on these processes, pricing equations can be written and solved numerically. This can be performed, either from a probabilistic point of view, where computing expectations boils down to (often complex) numerical integration, or from an analytic perspective, where the solution of the problem solves some partial (integro-) differential equation. Even though powerful numerical methods exist, they are often computer-intensive and do not provide easy (and intuitive) understanding of the behaviour of the solution.

The cornerstone of such models is the so-called Black-Scholes model, for which European call option prices have a trivial closed-form expression. However, in most models, option prices do not have closed-form representations, and have to be computed numerically. This is even more so for the corresponding implied volatility, which is just a standardised option price (now universally used in practice as a quoting mechanism). Over the past fifteen years, active research has been carried out to obtain explicit analytical approximations for this implied volatility, thus effectively replacing the highly demanding numerical computations by some simple approximate) solution. Lee was one of the pioneers of this stream, providing a precise link between the behaviour of the implied volatility and the tail distribution of the stock price. This result has since been extended and improved by several authors, including Benaim-Friz, Gulisashvili-Stein, De Marco-Hillairet-Jacquier. Other important results in this direction were obtained by Henry-Labordere (using differential geometry), Jacquier, Keller-Ressel and Mijatovic (using probabilistic tools) and Deuschel, Friz, Jacquier and Violante (using both geometric and probabilistic methods). All these results however do not give any information on the dynamic behaviour of the implied volatility, which is essential in order to accurately model the time-evolving nature of financial markets.

The goal of this project is to understand this dynamic behaviour of the implied volatility for a large class of models, and to propose a tractable formula describing it. This has been partially achieved in the static case, but the question remains wide open in the dynamic case. In order to do so, the PI intends to follow two main directions:
- determine the asymptotic behaviour of the dynamic implied volatility for a large class of stochastic models;
- extend to the dynamic case the existing arbitrage-free implied volatility parameterisation.

Progress in either of these directions would immediately yields a better understanding of the models currently used in practice: are they accurate enough? Do they possess realistic properties to model the behaviour of financial markets? It would also provide deeper insight on so-called model risk, namely the risk associated to the use of a statically tested model for dynamic purposes. Ultimately this could yield a classification of models according to their actual usefulness.

Potential impact
This research will benefit both academics in the relevant areas (mathematical finance, stochastic analysis, applied probability) and practitioners. Dissemination in academia will be done through publications in leading scientific journals, such as Finance and Stochastics, Mathematical Finance and Annals of Applied Probability, and by speaking at major worldwide conferences. The PI also aims at circulating his results to a wider audience via publications in practitioners' oriented journals (Risk Magazine and Quantitative Finance). A major issue currently faced by many practitioners is the lack of consensus as to which models are relevant. There exists a plethora of models, each used for different purposes, and it is believed that the proposed research project could provide an answer to this. Different types of financial agents could thus benefit from it: it will provide investment banks with simple arbitrage-free tools to be implemented, and regulators (such as the Prudential Regulation Authority) could monitor more accurately Profit and Losses, and set precise maximal loss targets in a model-free way, thereby making these targets easily applicable to everyone. This will of course not be possible without actual implementation and calibration of the results, which the PI plans to do via the Python / IPython notebook framework. Python is a powerful programming language, with recent advances on its mathematical libraries, and its recent IPython notebook interface makes it ideal for collaboration and sharing. By doing so, the PI will thus increase the reproducibility of his results. It is not at all unreasonable to think that this output and implementation could be packaged as a software to be commercialised.